Social VPP

The Social Virtual Power Plant (Social VPP) empowers vulnerable and fuel-poor households to actively participate in the energy transition. By combining community-led investment with smart flexibility software, the project aggregates household batteries and demand response to lower bills, reduce carbon emissions, and strengthen grid resilience. Unlike traditional models, the Social VPP ensures inclusive access to low-carbon technologies and returns revenues to communities. This Discovery Phase will assess technical, financial, and social feasibility, creating a replicable pathway for consumer-centric grid expansion that delivers both operational benefits for electricity networks and fairer outcomes for households.